Foreigners and locals in Roman Britain: painting a more complex picture for school children

"A long way from home - diaspora communities in Roman Britain" (2007-2009: AH/E508758/1) was part of the AHRC programme on "Diasporas, migration and Identities" and explored the cultural and biological experience of immigrant communities in Roman Britain through an innovative combination of scientific archaeological techniques. The project revealed the considerable diversity of people living in Romano-British towns and resulted in national news coverage as well as a pioneering outreach project at the Yorkshire Museum. This follow-on project will enhance the value and impact of this research, and make these scientific findings available to a nationwide (and potentially international) audience of Key Stage 2/3 learners and teachers. This public engagement will be achieved through the creation of an interactive website and a teaching resource pact, in collaboration with the Runnymede Trust.

Using a range of scientific techniques, the AHRC-funded research project identified significant numbers of migrants in the burial record of Roman Britain, in particular at the important late Roman towns of York and Winchester. Osteological and forensic ancestry assessment was combined with oxygen & strontium isotope analysis to assess geographic origins. Our results show that a significant number of individuals sampled (up to 33%) can be classed as non-local, with a smaller proportion coming from outside the UK. Contrary to popular perceptions, there are women and children amongst these migrants.

Results were published in seven peer-reviewed journal papers and an edited volume. Our work was featured on the BBC 'The One Show' (3rd Nov 2009) and in The Times (26 February 2010) and we trialled outreach activities at the Yorkshire Museum (www.yorkshiremuseum.org.uk).

Having completed both the academic research and the initial outreach project, it has become apparent that the results of this work are of enormous significance to the way in which the Roman period is taught in British Schools. 'The Romans' are a central part of the primary school history curriculum in Key Stage 2 (ages 7 -11). Currently, the available teaching materials portray Roman Britain as homogenous, and any immigrants essentially as Italian, white and 'like us'. This kind of approach is exemplified by websites such as http://www.bbc.co.uk/schools/primaryhistory/romans/ and children's books such as the 'Usborne Time Traveller: Rome and the Romans' (see visual evidence attached). Such depictions fail to take into account both the epigraphic evidence (inscriptions mentioning foreigners) which in many cases has been known for two hundred years and more recent scientific findings. Previous work by the Runnymede Trust strongly suggests that there is a strong demand for innovative educational materials about cultural diversity in the UK.

This project will address the gap between academic perceptions of mobility and migration in the Roman world and current primary (and secondary) school teaching by creating a website for children aged 7-14 and a teaching resource pack for teachers and community workers. To achieve this we will work with the Runnymede Trust, the UK's leading independent race equality think tank (http://www.runnymedetrust.org/), which has extensive previous experience of designing and promoting educational websites. This project will be of relevance to all primary schools in Britain as it will enable teachers, especially those working with children from diverse backgrounds, to portray images of the Roman world that are not only more relevant but reflect new academic research on the topic.

Potential impact
This project will enhance the value and benefits of AHRC-funded research beyond academia through creative engagement with educational professionals, school children and the general public. The website and education resource pack will be of benefit to teachers engaged in delivering the Key Stage 2 (ages 7 -11) history curriculum but would also be relevant to those teaching citizenship at Key Stage 3 (ages 11 - 14).

Other audiences that will gain access to these findings will be visitors to both the Yorkshire Museum and Winchester Museum (where postcards promoting the website and resource pack will be supplied to school children). We will also supply a link from our website to that of the highly successful children's author Caroline Lawrence who sold over 1 million books in the UK and whose website and blogs receives ca. 7000 visitors per year. Caroline speaks at ca. 40 schools a year reaching between 8,000 - 10,000 British school children each year.

Finally, we intend to promote our findings and a link to the website in the magazine and on the website of the Young Archaeologist Club, an organisation promoting archaeology to young people up to 17 years of age (http://www.britarch.ac.uk/yac/).

The overall success will be measured in terms of numbers of unique visitors to our website and numbers of resource packs downloaded by schools and teachers. For the last three month of the project a part-time research assistant will evaluate current practice in a number of schools, and then conduct a focus-group survey on the impact of our new educational resource. This is not intended as a quantitative study but rather a qualitative assessment, and due to the timescale of this grant we will only interview a small number of teachers, focusing on York and Reading. York is chosen as one of the key case studies, and we will work with the education officer of the Yorkshire Museum to evaluate how teachers respond to the new information arising from the AHRC-funded research, which is now also incorporated into a new museum display. Reading Schools will provide convenient access for a researcher most likely drawn from either the Archaeology, Human Geography or Education department. If child safeguarding procedures and time allow, children may be interviewed before and after they have used the website. The researcher's findings will provide initial feedback to Runnymede and contribute to the final report to the AHRC; they will also contribute to a short article in the Magazine of the Young Archaeologist Club and the Institute of Field Archaeologists.

In terms of sustainability, the Runnymede Trust will maintain and update the website and cover the host costs of the server for at least 5 years (see costings). The website will be linked to the Real Histories website directory http://www.realhistories.org.uk/, a resource tool for teachers, parents, pupils and the wider community to support them in teaching and learning about cultural diversity in the UK.